News Sentiment And Cryptocurrencies: Empirical Asset Pricing, Intraday News Asymmetry And Stability during Crisis Periods

This project aims to develop combined AI-based data models to enhance the accuracy of uncertainty
quantification as risk factors (e.g. default) financial markets. The project will work closely with industry
leading firms and data providers and will have real-world case studies. The proposed approaches will
provide industry partners with an innovative risk factor identification tool for the UK investment markets.
The project aims to make tools and methodologies validated in operational environments and enhance
the industry's ability to assess, manage, reduce, and mitigate their financial risks.